PREIM Ltd Cyber Security

PREIM Ltd is committed to protecting the personal data provided by our customers and we are investing in additional IT security and 3rd party stress testing of our IT systems to ensure that the data is secure.